The influence of video technologies on conflict faced by amateur football referees and the co-design of a conflict management intervention

In England, there are 28,000 football referees', most operating at Step 5 within the mens game, and Tier 4 and below within the women's game. This is governed regionally by fifty-one County Football Associations (Cleland, et al., 2018; The FA, 2023a; The FA, 2023b). During the 2008/2009 season, the Football Association's (FA) Respect campaign was launched to raise awareness of abuse directed at referees'. This was due to a build-up of behavioural problems, in the national game, one of which being referee abuse (England Football, 2023).

Research Aims
To date, there does not appear to be research that directly addresses conflict management (CM) at the recreational levels of football and or, the feasibility of a CM intervention in improving the referee performance. With written endorsement from Norfolk County Football Association (NCFA), the aims of the proposed research would be:
1. To review the academic and grey literature on the demands of refereeing at all levels and existing training provision for conflict management (scoping review)
2. To identify the perceived demands and conflict management styles of recreational level referees' from relevant stakeholders (e.g. players, referees, coaches, FA administrators, FA referee trainers)
3. Co-design and test acceptability of a CM training programme as a framework/intervention for referees'